The force hierarchy in planetary dynamo models

Several planets of the Solar System have large-scale magnetic fields. These magnetic fields are generated by the turbulent flows of electrically conducting fluids in planetary cores and atmospheres through dynamo action. The fields have played a crucial role in the development of the Solar System and how it looks today. For instance, Earth's magnetic field shields us from the Sun's radiation and is one of the key factors in how life can be supported on our planet. There is strong evidence to suggest that Mars once had an active dynamo that ceased operating, leaving behind remnant, decaying magnetic field today. The extinct dynamo of Mars leaves the planet unable unable to support complex life, as Earth can. Farther out in the Solar System, the gas giants (Jupiter and Saturn), ice giants (Uranus and Neptune), and the jovian moon Ganymede, all support strong magnetic fields generated by active dynamos. Although the process of dynamo action within all of these celestial bodies is believed to be fundamentally similar, differences exist in the dynamics and behaviour of their magnetic fields, both in space and time. Subtle differences must exist between the fluid dynamics of the various planetary magnetic field-generating regions indicating there is no single recipe for generating and sustaining magnetic fields throughout the universe and hence no sole answer to the dynamo problem. Such processes can only be understood by expanding investigations to incorporate the full range of magnetic fields and dynamos observed.

We depend fundamentally on the magnetic fields in the Solar System and it is likely this dependency will grow as we continue to explore our planet's nearest neighbours and those beyond. It is therefore of paramount importance that we have a deep understanding of how planetary magnetic fields are generated and maintained. In this proposal, we will study the fundamental 'hierarchy of forces' in computer simulations of planetary cores and atmospheres, aiming to understand the conditions that cause magnetic fields of the Solar System to obtain their differing characteristics. This will also help in understanding Earth's dynamo and magnetic field and answer questions such as 'what causes a dynamo to become extinct?'. In this way we aim, as posed in the latest STFC Roadmap for Solar System Research, to contribute to discovering what planetary magnetic fields and atmospheres can tell us about changes on Earth. We will introduce new methods to bypass restrictions imposed by current computational limits, which prevent the manifestation of an accurate force hierarchy. We will study the balance of forces in models tailored to individual planets. Producing models of dynamo regions incorporating realistic force balances is vital because such balances control the fundamental characteristics of the dynamics of the flow and hence, by extension, the morphology and strength of the magnetic field.

Our programme combines high performance computing, simulation analysis, mathematical modelling and comparisons to observations. The above areas, in combination, are necessary to push forward our understanding of Solar System dynamos and magnetic fields.